Queen's University Belfast and Industrial Precision Components Limited KTP 24_25 R4

To drive digital transformation through advanced forecasting, scheduling, and integration of horizontal and vertical operations. By harnessing data across the business, we aim to enhance efficiency, improve cost control, and better meet customer demand, establishing our facility as an industry leader in smart manufacturing.